Measuring and Predicting Soft Tissue Strains following Lower Limb Amputation

Lower limb amputation is a life-altering event that may significantly impact an individual's independence, social situation and quality of life. The major rehabilitation obstacle is discomfort in loading the residual limb, and the risk of soft tissue injury. A personalised socket allows the transmission of loads generated during activities of daily living, from the prosthetic limb into the musculoskeletal system. Sockets are designed by skilled prosthetists, who use iterative trial sockets to reach a final socket. This is a real challenge as the residual limb changes size throughout the day with temperature, activity and hydration, and adapts over time. Amputees must return to their prosthetist several times in the first year, at considerable expense and inconvenience. There is a clear clinical need for an improved, quantitative basis for prosthetic socket design and fabrication, and an understanding of how stump-socket fit influences long-term rehabilitation outcomes. This is the objective of our research programme.